Validation of novel chemiresistive sensors for environmental monitoring

Nitrogen dioxide pollution is associated with diseases such as stroke, chronic obstructive pulmonary disease and asthma, while ammonia emissions significantly contribute to several well-known environmental problems. Remote monitoring of rising levels of both nitrogen dioxide and ammonia are essential to be able to reduce mandated emissions and monitor compliance and ultimately save lives.

The development of low-powered, sensitive, and selective chemiresistive gas sensors for monitoring of key pollutants is essential for public and environmental health considerations. The use of novel nanomaterials for battery-operated highly sensitive sensing devices is gaining commercial interest so more accurate environmental monitoring can be carried out.

**By capitalising on the skills and expertise of outstanding UK scientists and capabilities of cutting-edge facilities will enable us to test the performance of our devices using a dedicated certified instrumentation.**

Utilising the National Physical Laboratory (NPL) gas testing facilities, advanced quantitative analysis will ensure greater validation of our sensing products. Investigating the quantified, traceable interaction of gases with our sensor platform will enable Advanced Material Development (AMD) Ltd. to advance several sensing application technologies for various clients both in the UK and the US. Well-controlled experiments generate data which opens further commercial opportunities. Once successful, this adds considerable value to the company and increases our ability for full product development and commercialisation.